DREAM: Development of Rare-Earth Alternative Materials for Magnets

Replacing the rare-earths in high-performance magnets would offer significant commercial opportunities by increasing the supply chain resilience and potentially also lowering the cost. This project aims to use the latest artificial intelligence methods coupled with quantum simulations to rapidly identify improved magnet materials that rely less on critical materials. This approach is fully aligned with the principles of 'Materials 4.0'. The material predictions will be confirmed by synthesis and characterisation and will also be optimised for additive manufacturing, which could be used to optimise the shape of the resulting magnets.